PIT Products Limited - IV

The company is developing an innovative sports device to increase the difficulty, and therefore impact, of the end user’s existing exercise routine. It is achieved by restricting the airflow available to the user.
The advantage of using a device to restrict airflow during exercise is that the reduction in available oxygen has certain benefits on the user’s fitness and athletic performance. These benefits are said to imitate those obtained whilst performing exercise at high altitude. This is more commonly known as “High Altitude Training” or Hypoxic Training.
The innovation voucher will assist the company to develop the product further.